University of Plymouth and D M Orthotics Limited

To develop innovative customised Dynamic Elastomeric Fabric Orthoses to optimise foot and ankle function for use in sports and for people with long term neurological conditions.